Surgical Skill Improvements through AI-driven Training Enhancements

The Lancet Commission on Global Surgery (LCGS) in 2015 highlighted the urgent need for increased volume and quality of surgery as an indispensable component of global health. It has been estimated that 11% of deaths in low- and middle-income countries (LMICs) are due to conditions treatable by surgery. 80% of these deaths are preventable as they are caused by the lack of surgeons, consisting of cases that require only general surgical emergencies such as surgical site infections or trauma. Current training camps for laparoscopic surgery in the UK are performed in a 1-to-1 nature, a trainer will spend around an hour with a trainee before they are required to practice alone with little to no oversight. To speed up this training process, an AI system able to analyse the trainees' skills from a recorded video feed and provide them with feedback could reduce the learning curve and increase the throughput of surgical trainees.